Nano-diffusion in the brain: mechanisms and implications examined with time-resolved fluorescence anisotropy imaging

Rapid movements of signalling molecules underlie the functioning of neural circuitries at all levels of information handling in the brain, from individual cell-cell connections to cognitive activity, in health and disease. Our aim is to understand molecular mechanisms that control this relationship. To achieve this, we will adapt a recent technological breakthrough in physics allowing the monitoring of molecular mobility on the scale of nanoseconds. Results obtained with this novel methodology should ultimately unveil previously unknown targets for drug action.

Technical abstract
Rapid diffusion of small signalling molecules in the brain extracellular space determines activation of receptors and ion channels expressed on the surface of neurons and glia. The underlying mechanisms shape both synaptic and extrasynaptic actions of fast neurotransmitters such as glutamate or GABA, thus contributing to signal integration properties at all levels of neural communication, from individual synapses to cognitive activity, in health and disease. Our aim is to understand mechanisms that control instantaneous molecular mobility and thus impinge on basic determinants of rapid neural signalling. To achieve this, we will integrate a recent technological breakthrough in photonics, time-resolved fluorescence anisotropy imaging (TR-FAIM), to experiments in organised brain tissue, initially ex vivo and subsequently in vivo. Our pilot data provide proof of feasibility for this approach. Firstly, we will apply TR-FAIM to map, for the first time, the nanoscale extracellular molecular mobility in selected brain areas, including hippocampal formation and the cerebellum. Secondly, we will determine the role of the extracellular matrix, by specifically removing its essential polymeric components, in modulating such mobility. Thirdly, we will relate these mechanisms to neurotransmitter signalling and cell excitability including pathological hyper-excitability associated with epilepsy. Finally, and in longer term, we will attempt to use TR-FAIM to monitor instantaneous mobility of genetically-labelled receptor subunits (initially glutamate receptors) on the neuronal surface, to address fundamental issues of receptor diffusion, trafficking, trapping and recycling in organised tissue.